OXSIGHT AVA: Augmented Vision Assistant to Benefit the Visually Impaired

In 2010 the founders of OXSIGHT began their research at the University of Oxford. They worked closely with the low-vision community, undertaking research to understand how the brain manages visual information. They gained international recognition for their ground-breaking work and were invited to talk at prestigious events around the world.

In 2016 OXSIGHT was established to develop this knowledge into innovative solutions for sight degeneration that have a perfect balance of style, functionality and intuitive technology. Its success has meant the team has grown substantially and the aim that unites OXSIGHT now, as it did when the research began, is to transform lives by putting people with visual impairment back in control of their vision.

OXSIGHT has built a team of scientists and clinicians that combine a deep understanding of neuroscience, ophthalmology, computer vision and machine learning. They are constantly looking at new ideas and researching ways to improve the lives of people with visual impairment. OXSIGHT has worked in partnership with leading global players from both the sight impaired community and the technology sector, including Google, RNIB, Guide Dogs Association, The University of Oxford, NIHR i4i and The Royal Academy of Engineering.

OXSIGHT is developing smart glasses that allow people who are visually impaired but have some residual vision to make better use of what sight they do have. After years of R&D, iterations and prototypes OXSIGHT has currently three products:

* Prism & Crystal, designed for peripheral vision loss (tunnel vision); and
* Onyx, which targets people living with central vision loss.

Dodrotu is a UK-based information technology company established in 2019, with focus on fusing functional programming, augmented communication and AI. Founders of Dodrotu worked in the fields of optimisation, computational linguistics and signal processing for over a decade, successfully commercialised some of the results from their PhD research while at the University of Cambridge and in 2020 won a grant from Oxford University Innovation to develop novel AI assistant.

Dodrotu will partner with OXSIGHT to create OXSIGHT AVA---an online AI assistant that will deliver tailored visual and audio experiences in order to help its user connect with their physical and social environments.

OXSIGHT AVA will increase social inclusion and promote independence in navigation and interaction with surroundings for millions of visually impaired; the product will also benefit excluded minorities with learning difficulties and sensory input disorders.

With these advancements OXSIGHT AVA represents a truly inclusive and equalising technology.